Constraining systematic uncertainties in the T2K neutrino oscillation analysis using samples from the off-axis near detector

Charged-current (CC) neutrino interactions are of particular importance to the T2K experiment and its oscillation analyses. The expected number of CC interactions at the far detector in the case of no oscillations can be predicted using information frm the near detectors. Charged-current samples at the T2K off-axis near detector (ND280) are split into three categories depending on how many charged pions are present in the final state. The three categories are CC0pi, CC1pi and CCother which refer to events with 0, 1 and >1 charged pions respectively. The "CCother" sample contains all CC samples with a final-state pi0. Therefore, a subset of CCother sample will contain photons, primarily from pi0 decays. This thesis will develop a new selection to divide the CCother selection into "CCother with photon" and "CCother without photon". Results from the selection will be implemented into the T2K oscillation analysis framework and thus used to improve the systematic uncertainty associated with such events. Knowledge of CC interactions with a gamma in the final state is especially important for the joint NoVA-T2K analysis which will begin in the timeframe of this thesis. This project will therefore develop a new set of samples using data from the near detector and incorporate them into the oscillation analysis for the experiment.